Industrial validation and pilot deployment of the CITRUS component health monitoring tool in the power generation sector

CITRUS (Component Integrity and Technology Readiness Utilisation System) is an independent software, designed by MatAlytics Ltd (a newly established University of Nottingham spin-out), to fill the existing market gap of the capability to accurately monitor the structural "health" of in-service critical components, in real-time.

This project will facilitate the translation of the current CITRUS prototype into a commercially professional version, and for industrial validation case studies and a pilot onsite deployment to be conducted. These activities will be conducted with committed project partners, Uniper and EDF.

A project team comprising expertise in fundamental mechanical, material science and artificial intelligence has been assembled to conduct this project.

Powerplants are the primary target market for the commercialisation of CITRUS and so within this context, CITRUS streams plant sensor data (temperatures and pressures) and combines several inventive implementation steps, in conjunction with artificial intelligence techniques, to convert this information into accumulated component damage and remaining life, in real-time, a previously unavailable capability. CITRUS therefore offers operators of critical engineering systems the ability to achieve an informed and optimised balance of component preservation and commercial benefit, for the first time. Other impacts that well be realised by powerplants that deploy CITRUS include increased system efficiency and therefore reduced fuel consumption and emissions, increased compliance to regulation and enhanced plant safety.

The activities within this project, culminating in a pilot onsite deployment at a UK Uniper powerplant, will lead to the immediate first commercialisation of CITRUS, at the same plant. Several commercial growth routes have been established, including the proposed endorsement of EPRI across their global membership, once commercialisation has been achieved. Other commercial growth routes include expansion within the project partner plant portfolios and the development of additional sector versions of CITRUS, including formula-1, aerospace, metal processing and renewable energy.

Wider benefits to bringing this innovation to market, via this project, include local and national economic enhancement through the establishment of a new business, and the associated taxes paid, and jobs created and contribution to the achievement of environmental and governmental targets.